Advanced Battery Cell (ABC)

Advanced Battery Cell(ABC), is a highly innovative project aiming at developing and demonstrating the next-generation, fast charge/discharge and high capacity battery cell for civil aviation and Urban Air transport applications.